StopCheck

"Invenio Systems was founded in April 2015 to provide innovative solutions to the water industry. The company develops sophisticated new sensors, hardware, technology and mechanisms to collect infrastructure data that demonstrate significant reduction in water wastage and leakage, to better support investment decisions and guide routine operations.

Stop.Watch is an advanced and innovative system to identify and measure flows through service pipes on water networks without using a meter. Stop.Watch has been acknowledged as innovating in this space and currently provides a newly launched technology (post InnovateUK DoP project) to help companies determine if what they think is background leakage, is actually detectable leakage or consumption, past the customer stop tap.

This technology uses non-traditional means to account for, and measure, water flow within district meter areas (DMAs), and individual metered or unmetered properties. Using a device mounted to the stop cock at the property boundary, Stop.Watch can reliably measure both water consumption and pipe leakage, and separate one from the other. This unique proposition allows water providers to gain a greater fidelity of understanding as to where leakage is occurring across water networks, and patterns of consumption by customers, with significant economic & efficiency benefits.Commercial work to date for Stop.Watch has been applied to over 10,000 individual properties in over 40 small Consumption Monitor Areas (CMAs) and DMAs for ten UK Water Companies with remarkable results.

Stop.Check is designed to speed up the process and focus on locating unmetered properties with internal plumbing leaks and small underground supply pipe leaks that can't be found with current technologies. An InnovateUK Infrastructure competition industrial research grant will allow Invenio to work with industrial partners, including UKWIR, to scale the system and extend the technology to improve the current SoA combining sophisticated acoustic sensor capability with the existing Invenio sensors.

The founding members of Invenio both have 25+ years experience working in water distribution networks and leakage management. As board members of the IWA Water Loss Specialist Group, contributors to the European Union report on water loss, and through research undertaken for UKWIR (who, in recognition of the innovation that this project provides, join as a partner in this project), they have unique insights into the commercial and technical challenges of water loss. The company is therefore well placed to make Stop.Check technology the leading method of leakage detection on supply pipes in UK, Europe and the US."